COCRYSTAL-ENABLED INHALED FORMULATIONS FOR RESPIRATORY DISEASE

Nuformix and Vectura will explore pre-competitive applications for the use of cocrystal technology within inhalation formulation and product development for the treatment of respiratory disease. It is hoped the output will provide indications for future product development opportunities and TSB funding will accelerate that process.